Project INFLEXION (busINess models For scaLablE v2X commercialisatION)

Project Inflexion will establish how we can deliver value through V2X via innovative methods that have not been tested in the UK. We will also develop customer propositions which involve V2X products in such a way that makes it attractive and affordable for a broader segment of the population than just early adopters. We'll achieve this by deeply understanding the challenges that current and to be EV drivers face and then position V2X technology to address those barriers.

Project Inflexion brings together a unique consortium of stakeholders across the entire V2X value chain, including Auto OEM, Hardware, software, energy supply and end consumer, with global exploitation potential.

The partners will deliver innovation in the UK, establishing the UK ecosystem and secure a position of UK businesses as leaders in a global EV market.